Research proposal title: Intelligent Identification of Recurrent ABC Thought Patterns from Narrative Diaries*

My research questions and methodology will be refined and developed alongside the literature review I plan to undertake over the next 2-6 months. However, my research can be summarised by the abstract of my application research proposal provided below:

Recent studies on automated analysis of narrative diary entries have primarily focused on predicting emotional responses to specific entities. These approaches, however, are often challenged by the inherent negative self-reporting bias found in diaries, where individuals disproportionately document negative experiences. Addressing this limitation, my proposed research shifts its focus towards the identification and understanding of recurrent thought processes showcased in diary entries. This shift aims to move past the evaluation of overall emotional stances, thereby reducing the impact of reporting biases. The primary objective of my study is to develop an intelligent system capable of analysing narrative diaries and generating personalised prompts that closely align with the Activating Event, Belief, Consequence (ABC) model of cognitive-behavioural therapy (CBT). This model provides a structured framework for understanding the cognitive processes underlying emotional responses and behavioural patterns. By mapping thought patterns revealed in diary entries to the ABC framework, the proposed research aims to offer insights into individual cognitive processes, facilitating future work into more effective CBT interventions.

(*) Research questions and methodology are subject to change.